The Listening Gallery: Integrating Music with Exhibitions and Gallery Displays, Medieval to Baroque

The Listening Gallery will reconnect the V&A's collections with performances of music that share their rich and distinctive pasts. Stemming from extant historical research in music, art and design / as well as extensive practice-based research / the project will offer visitors to the V&A and its website a multisensory experience of popular and elite culture in European, 1100-1800.\n\nNew and existing recordings of music will be integrated into two major projects:\n\n1. International Baroque: A temporary exhibition running from April to July 2009. The exhibition will travel subsequently to other international venues.\n\n2. Medieval and Renaissance Europe: A series of eleven new galleries opening in November 2009. The collection is one of the finest in the world and its redisplay will have a minimum lifespan of 25 years.\n\nThe unparalleled variety of musical styles, genres and instruments that is covered across this period requires musicological knowledge drawn from existing sources. The input provided by performers to early music scholarship is essential, particularly for the earliest works where hands-on music making is often the best means of addressing interpretative and notation questions. Much of this work has been embodied in performance and publication only in the last 40 years, with the weight of it in the last 25, and it is instructive to note that the RCM has trained many of the performer-scholars who are leading this field.\n\nRecordings will be embedded into the galleries, delivered through audio/video-points and through a dedicated website where music and images can be accessed and downloaded.\n\nThe project is distinctive in the quality of recordings to be made (in the research underpinning them and the standard of performance), in the extensive links between music and objects in the gallery displays, and in the application of state-of-the-art technology in delivering a multisensory experience for visitors (e.g. touchscreens with hi-definition headphones at audio/video-points throughout the galleries, and a website).